National sports turf guidance for immediate and long term facility survival

STRI is offering fully funded access to business support for all sectors of sportsturf, parks and recreation businesses who are impacted by the COVID-19 pandemic in the UK. STRI is a global leader in sustainable sportsturf management, research, operation, planning/design, and a solutions provider for the industry.

The COVID-19 pandemic presents a clear and present risk to the management of sports clubs, particularly for venues managing natural sportsturf surfaces such as football, golf courses, rugby, cricket and bowls. These sports provide an important role in society, especially at a 'grass roots' level of sports and recreation and local authority green space provision. The health and mental wellbeing in addition to the environmental and ecological benefit of managed green space is huge, with a predicted value of over £34 billion in health and wellbeing benefits as well as direct savings of at least £111 million to the NHS from prevented GP visits.

This opportunity, funded by Innovation UK, offers successful applicants access to a 'best practice' roadmap for getting sports facilities back to business and how best to deal with necessary changes where maintenance and budget resources need urgent review due to lost income and the unplanned disruption. It will also deal with the practicalities of reopening facilities safely in the medium term and help with innovative future business models to ensure long term survival.

Applicants will be able to build their own interactive report using STRI's unique TurfSync platform and schedule remote consultation from a team of STRI Group consultants who will review current practices and offer impartial advice bespoke to each situation for the short and long term health of facilities.

In addition to our review of sportsturf, ecological,environmental and business management in the wake of the COVID-19 pandemic, applicants will be able to seek assistance with investigatory searches for additional funding.

ADDITIONAL INFORMATION FOR PROJECT EXTENSION
It is proposed to continue Project Pathfinder but focus solely on providing advice in relation to the feasibility of water sustainability and security within UK sports facilities, to improve long term financial stability and deliver wider environmental benefits to the club and adjacent communities
During the delivery of Project Pathfinder, STRI received a number of enquiries regarding water security and ultimately ended up delivering seven separate bespoke facility water related ‘roadmaps’. The majority of these roadmaps resulted in further ‘offers of service’ (business proposals) sent to the clients for more detailed design work on water harvesting and storage options. STRI had not expected such a high level of interest in this subject as a result of COVID-19. However, it became apparent that the crisis had forced sports facilities to revaluate their whole business models in order to retain a viable business. Water plays a huge role for sports facilities and is required by all facilities in order to remain viable. Water is often sourced from mains supply which can be expensive, as well as carrying the risk of temporary hose pipe bans, or long-term disconnection. Other facilities source their water from on-site boreholes. These carry the risk of the Environment Agency reducing or removing abstraction licenses. This has occurred at much greater rate in recent years. Therefore, facilities are increasingly looking for ways to safeguard their water supply and thus their long-term business.
The updated deliverables of the project are to offer a dedicated service which will look at the evaluating the long-term water security of sports facilities. This includes water supply, water sources, sustainable drainage, linking water source solutions to ecological benefits and sustainable solutions for surrounding areas i.e. receiving problematic drainage water from neighbouring land.